Open Energy

**Open Energy (OE) unlocks access to energy data in a modern context.**

Together, we have created a solution which answers the needs of a clearly articulated use-case that demonstrates the user-needs for the proposed solution, co-created and validated by the sector itself. **It has been developed in collaboration with over 60 domain experts from across the energy community in a number of industry Advisory Groups (AGs).** This included representatives from energy producers, electricity and gas District Network Operators (DNOs), representative bodies (e.g. Electralink, Gemserv, ENA Open Networks Programme Data Working Group), Local and Combined Authorities, data providers (e.g. EV chargepoint operators, Smart Metering data providers) and government and regulatory bodies.

AG outputs include detailed descriptions of what the market needs are---as validated by the AGs---including policy, operational and technical components. Functional evidence includes a full demonstration of the technical systems required.

**The solution, Open Energy, provides a cohesive, integrated solution to enable a large ecosystem (\>8,000 organisations) to connect, find, access and use data.**

It addresses both Open Data (can be used by anyone, for any purpose, for free) and Shared Data (permissioned access is required and can be provisioned through a pre-emptive license). We do this through implementation of an open search engine that enables the discovery of data from across the sector and enables the user to find and access the data without any friction (e.g. no registration is required for search).

To ensure permissioned access can be both trusted and scaled, we have delivered a robust Open Energy Governance Platform (OEGP) that can securely machine-authenticate organisations across the OE ecosystem. The service is supported with operational and policy processes that facilitate and codify how it will scale.

**This proposal meets the scope of this project---solving the fundamental challenge of modernising data discoverability, access and exchange between energy organisations and stakeholders.**

**Our Phase 3 plan addresses the development of a private beta with limited real users as well as a public-facing beta.** The private beta will involve stakeholders identified in the use-case highlighted in Phase 2\. The public beta includes open access to the energy data search function, including registration and publishing of related data.

**We will test a private-to-public scaling of the OEGP system through an open application process that will enable any organisation to apply and register their identity.**